Commercial applications for treated material following denaturing of chrysotile asbestos

Asbestos is a hazardous material the use of which was banned across Europe in 1999\. Asbestos still accounts for about 5,000 deaths a year in the UK. Currently all asbestos that is removed from buildings around the world is disposed of in landfill sites.

Thermal Recycling has developed a system for denaturing (destroying the properties of) asbestos and using the treated material to create a new product that can be used in the construction industry. We are currently building a demonstration plant which will be commissioned at the end of 2019\. When the demonstration plant is open it will be the first plant in the world that has a commercially viable approach to disposing of asbestos.

We aim to have the world's first circular approach to treating asbestos. The final aspect of this is to identify the best use of the treated material. This can only be done when the demonstration plant has been commissioned.

We have identified six products that can be made from the treated material. This grant will enable us to identify the product or products that are most technically and commercially suited to production and to get them certified for sale.

The grant will pay to develop and produce initial prototype products which will be screened in a laboratory. We will then research the markets for these products and select the ones that are most technically and commercially viable. We will then produce and intensely test a statistically valid sample of these products. Once they have been tested they will be certified and saleable within the chosen markets.